Condition Monitoring Technology for Smart Grid Applications

In order to study and assess the feasibility of Zigoorat CM Technology in a pilot SG, we would like the external expert to: 1) assess the integration of the prototype devices into the pilot SG (~8 person-days); 2) study the efficiency and performance of the new CM technology during normal SG operation (~10 person-days); 3) support the quantification of technology economics with respect to reliability and Cost of Energy for smart grid (~7 person-days).